Cosmological signatures from fundamental theories of gravity

The current phenomenological model of cosmology complemented with the
inflationary scenario, is in exceptional agreement observations.
However, several hints point at the need for a fundamental embedding of
these model, in terms of a fundamental theory of gravity, able to
describe the physics at the shortest scales. The project aims at making
progress in this direction making use of cosmological models motivated
from supergravity and string theories. In particular, it aims at
investigating the roles and potential signatures of spectator vector and
scalar fields during and after inflation.